The University of Manchester and Ingevity UK Limited KTP 22_23 R4

To develop, embed and exploit advanced understanding of the mechanisms of polymer formation in the caprolactone monomer process to optimise existing production and inform future plant design.